Grwp Llandrillo Menai and The Fifth Wheel Company Limited

To develop new in-house free-form furniture design and manufacture capability, and to increase luxury trailer production capacity and capability by in-housing the manufacture of new lightweight composite sandwich panels.